EV for All: Estimating EV Charging Demand in the UK with Smart Data

The commitment to reaching net-zero emissions by 2050 in the UK relies heavily on the wide adoption of electric vehicles (EVs). The speed and fairness of this transition, however, depend on whether people have reliable and convenient access to charging facilities. For many households, charging at home is not an option, especially in cities where off-street parking is limited. In these cases, public charging points are necessary. If the access is uneven, the transition to EVs could increase existing inequalities, which leaves rural areas, lower-income households, and some communities at a disadvantage.
This Fellowship addresses this challenge by developing new ways of understanding both the accessibility of charging networks and the demand for them across the UK. Existing datasets such as national statistics on chargepoint numbers and general travel patterns provide a helpful starting point, but they do not give the full picture to fairly and effectively plan the infrastructure. They often overlook the realities of everyday human mobility, the diversity of people’s needs, and the social and environmental factors that shape the travel behaviour. The project will overcome these gaps by bringing together multiple streams of smart data, including anonymised mobility data, transport and energy datasets, and demographic information, into a framework designed to inform EV planning.
The work will focus on three areas. First, it will integrate different sources of EV-related smart data into an “EV for All” Knowledge Network, a resource that makes previously separated data interoperable and reusable to the challenges of EV adoption. Second, it will use this network to produce the first detailed maps of how accessible public charging is across the UK, taking account of both charging near people’s homes and the opportunities they have to charge while travelling, shopping, or working. These maps will reveal not only where facilities are located but also whether different groups, based on geography, income, or ethnicity, face barriers to using them. Finally, the project will develop models to forecast how demand for charging might change up to 2030. By linking mobility patterns, demographic trends, and energy system data, these models help predict when, where, and how much additional charging capacity will be needed.
The University of Bristol will lead the research, taking advantage of its advanced computing facilities and strong data science team. The project will benefit from partnerships with the Smart Energy Data Service, the Healthy and Sustainable Places Data Service, and National Grid, which ensure access to necessary datasets, together with the real-world expertise. Guidance from senior academic mentors will strengthen both the methodological and policy impact of the work.
The project will share its outputs widely. Researchers and stakeholders will be able to build on the findings via open datasets, accessible tools, and published methods. National Grid will use the evidence to inform the Great Grid Upgrade projects, and workshops with industry partners and the government will ensure the models and maps support the practical decision-making. The public will have the chance to engage through interactive maps, infographics, and community events that make the findings transparent and accessible.
By producing the first national picture of EV charging accessibility and projecting future demand, this Fellowship will generate evidence to guide government investment, strengthen public confidence, and ensure that the UK’s transition to Net Zero is not only technically achievable but also fair and inclusive.